A strategy for rapid directed modification of protein binding properties

Development of new protein-based drugs would be greatly helped if there was a straightforward and rapid method by which proteins could be changed so they would bind more specifically and strongly to their targets within the body. This would allow drugs with fewer side effects and higher potency to be made. In addition, changing proteins so they can bind to new disease targets would allow new types of drugs to be developed. This project aims to establish and test a novel method for changing protein binding very much more easily and rapidly than ever before.

Technical abstract
This project seeks to establish and test a new method for straightforward, rapid modification of recognition and binding characteristics of proteins. The method will find applications in a number of areas including development of biological therapeutics and biosensors. The proposed strategy will utilize mutagenesis together with surface display. This will be combined with selection of protein variants with specific binding characteristics based on their interaction with fluorescently-labelled partners. The approach aims to generate novel proteins with specified binding properties more rapidly and easily than previously possible.